Computing entropy and ordering of granular matter: from description to prediction

During the past decades our theoretical understanding of the physical properties of liquids has been transformed by the synergy of theory and numerical simulation. By comparison, our understanding of the properties of granular packings is still at a much less advanced stage, not least because of a lack of hard numerical data for a key quantity: the packing entropy. The aim of the proposed research is to fill this gap. The theoretical work of Edwards and collaborators [1,2] suggests that, in exactly the same way that knowledge of the partition function of thermal many-body systems makes it possible to predict equilibrium properties and equations of state, so knowledge of the packing entropy would enable the prediction of the bulk behaviour of granular matter. However, we cannot currently test this suggestion because we have no hard numerical data on the packing entropy. Without numerical tests of the existing theories, fundamental progress is blocked. The key to progress is therefore a quantitative knowledge of the packing entropy of granular materials. To evaluate this entropy, we need techniques to compute the number of distinct configurations that assemblies of particles can pack into. This is a daunting task because the number of distinct jammed states grows exponentially with system size. Yet, progress is now within reach. One of the applicants (DF) has recently developed and tested a numerical scheme that makes it possible to count the number of jammed states, even if this number is so large that direct enumeration is utterly impossible. In this project, we will combine the Monte Carlo sampling approach of DF with the methods developed by RB to distinguish topologically distinct jammed structures using basic volume elements, called 'quadrons'. The simulations will be used to test existing theoretical predictions on properties of granular media and, where necessary, to modify the existing theoretical understanding. To establish contact with experiments, we will then investigate the relation between the history of preparation of granular packings and the number of accessible jammed states. As a specific, and very interesting example, we will study the factors that determine whether a granular material will form a crystalline or a disordered structure. The understanding of the nature of random packings is not only an intriguing fundamental theoretical problem, but is also key to advancing on a wide range of scientific and technological problems, as granular matter is ubiquitous in nature and of great importance in technology.[1]. S.F. Edwards, IMA Bulletin 25, A03 3/4 (1989); S.F. Edwards and R.B. Oakeshott, Physica D 38, 88 (1989); S.F. Edwards and R.B. Oakeshott, Physica A 157, 1080 (1989); A. Mehta, S.F. Edwards, Physica A 157, 1091 (1989); S.F. Edwards, Rheologica Acta 29, 493 (1990)[2]. R. Blumenfeld and S. F. Edwards, Phys. Rev. Lett. 90, 114303 (2003); R. Blumenfeld and S. F. Edwards, Eur. Phys. J. E 19, 23-30 (2006)

Potential impact
The proposed research is based on a fundamental breakthrough that makes it possible to compute the entropy of granular packings. This will have an impact on the study of granular media in the widest sense - a field that is at present among the most active at the interface of physics, engineering and materials science. Obviously, our work will have a significant impact on the academic work on granular matter, be it theoretical, numerical or experimental. However, even more pronounced would be the impact of this project on the industrial / technological applications and on other manifestations of granular phenomena in everyday life. The reason is that, after water, particulate materials and powders comprise the most ubiquitous form of matter in the industry and in nature. Most industrial material pass through a particulate form at some stage of their processing and in such form they have to be transported, stored, manipulated and generally handled. It has been estimated that better understanding of the science of powders would lead to an increase in the energy efficiency of up to 40% in the handling of such materials in the food and drug industries. Clearly, the longer term financial implications can be huge. Billions of US dollars would be saved every year around the world from improvements to handling of industrial particulates and powders. The surest route to such improvements is by deriving constitutive relations and equations of state based on a fundamental science. This can be done if we have a statistical mechanical framework, in the same way that such a framework leads to equations of state relations in conventional systems. Yet, although a statistical mechanical approach for granular systems has been around for some time, it has found little applicability. This is mainly because of the lack of hard numerical data of the type that we intend to obtain. Data that provide accurate estimate of the entropy. The results of this project would lead to a corroboration or revision of the statistical mechanics of granular matter as it allows us to arrive at quantitative estimates of the density of states and of the compactivity as a function of preparation parameters. . However, the impact would not be purely industrial . The behaviour of granular matter dominates many natural phenomena that directly affect human society. Buildings and structures are constructed on soil, avalanches and landslides need to be understood to prevent loss of life and property. Thus, enabling better modelling of granular matter, as our results are bound to do, can be significant not only to improving life quality through better technology, but also to a better understanding of phenomena that can literally be a matter of life or death. Thus, we expect that the work would have impact in many academic fields, in a wide range of technological applications, and in areas that affect directly our society. In the impact plan, we discuss in more detail the experience of the PI with impact-related knowledge transfer.